Automated verification and robustification of tree-based models for safe and robust decision making

Aims and Objectives: The proposed project aims to develop relevant specifications, as well as efficient and scalable methods for certifying and improving robustness against adversarial attacks and distribution shifts for decision tree based algorithms.

Methods: This will involve developing efficient optimisation algorithms to identify the output bounds of a classifier, as well as using these bounds to train robust classifiers. Furthermore, as the definitions of "robustness" are currently arbitrary, they will be explored in the context of specific domains (healthcare and cyber-security) through systematic literature review. Finally, baselines, and the methods developed in the project, will be applied and evaluated on real-world, open-source datasets (including MIMIC-III and Kaggle datasets) considering the domain-specific definitions constructed previously.

The expected novel contributions are:
(i) Domain-relavant robustness specifications
(ii) Efficient and scalable verification methods for Decision Tree based algorithms, using the above mentioned specifications
(iii) Efficient robust training methods for Decision Tree based algorithms

The PhD is most relevant to the following EPSRC research areas:
(i) Verification and correctness
(ii) Artificial Intelligence Technologies